TPM - Tailoring Plant Metabolism - Work package 1 (WP1) - High value lipids for health and industry

Technical abstract
Plant seeds are a reservoir of energy-dense molecules, including oils enriched in triacylglycerols (TAGs) that serve as the primary storage form of fatty acids. TAGs and their component fatty acids not only provide a major dietary calorie source but also serve as a renewable source of hydrocarbons for biofuels and industrial applications. By understanding and exploiting the diversity of lipid biosynthetic pathways in nature, seeds can be used as a canvas for the design and tailoring of biochemical pathways to generate diverse nutritional and industrial oils not found in oilseed crops. WP1 will examine the spatiotemporal regulation of lipid synthesis, using a combination of transcriptomics, lipidomics, mass spec imaging, tracer studies and metabolic modelling. The interactions between endogenous metabolism and introduced biochemical pathways will be analysed using Camelina lines engineered to produce non-native, very long chain polyunsaturated fatty acids. The potential to exploit novel regulatory mechanisms (including nuclear RNA export and targeted protein degradation) will also be explored. Finally, genome editing and conventional genetic improvement will be employed to improve the Camelina germplasm used for engineering (the "chassis"). Together, these approaches will provide a knowledge base to facilitate predictive metabolic engineering of a range of high-value lipids, including polyunsaturated fatty acids with proven health and nutritional benefits, wax esters for the lubricant and cosmetics markets and structured TAGs with desirable properties.